Explainable Autonomous Agents

"Once merely the subject of debate among Philosophy students, real-life ""Trolley Problems""
(Thomson (1985)) are suddenly under serious consideration as Artificial Intelligence (AI)
integrates into everyday life. Self-driving cars, for example, have already been involved in
contact events with humans (Schwall et al. (2020)), and it is not hard to envision circumstances where questions will be asked as to the decision-making process of the AI. The problem is that as AI Agents performance increases, typically, their explainability reduces, triggering the need for research into Explainable AI (XAI) (Adadi and Berrada (2018)). XAI is a broad field and just some of its uses are described below.
As models become more complex and systems sometimes involve multiple models interacting, the basic need to be able to debug is getting harder. With explainable models, this is made easier, but also, the performance itself can be improved if we understand how the model works.
Safety has become a global concern, with the UK hosting the first global AI safety summit
in 2023 which seems likely to result in regulatory pressure. Indeed, there are the beginnings of regulation, such as the ""right to explanation"" where AI has made a decision about you. (Goodman and Flaxman (2017))
Military applications of AI need to be robust and stand up to ethical scrutiny. The US Defence Advanced Research Projects Agency (DARPA), within the Department Of Defence, is currently investigating XAI (Gunning (2017)).
Aside from the important legal, safety and ethical considerations above, there is evidence that people will not adopt AI methods if they do not understand how they work (Diprose et al. (2020)), which has commercial implications for developing AI systems.
AI agents differ from other AI programs in that they can take actions due to their programming. Autonomous agents do so with little or zero human supervision. The application of Autonomous agents is vast, from self-driving vehicles to robotics, intelligence gathering and completion of general tasks. Given that the agents often act alongside humans and the environment is
unpredictable, outputs and decision-making need to be understood for widespread adoption."